The role of diatoms in the biology and ecology of Calanus in the Arctic ocean

Copepods of the genus Calanus represent up to 90% of the zooplankton biomass in the Arctic and represent a crucial trophic interface between unicellular primary producers and higher trophic levels, including fish, seabirds and marine mammals. They also play an important role in the biogeochemical functioning of the Arctic Ocean, recycling nutrient elements in the upper ocean via excretion and exporting carbon to depth via the production of large, fast sinking faecal pellets and during diurnal and seasonal migration behaviour. Despite their importance, we still do not have a mechanistic understanding of if and how the growth of Calanus spp. is influenced by the quantity and quality of their food, which are already changing in response to warming in the Arctic.
This PhD will examine the growth of Calanus spp. in relation to the quantity and quality of the available food, studying the interplay between growth-limitation by carbon (resource quantity) and nutrient elements and compounds (resource quality) using a combination of field experiments and stoichiometric models.